The University of Reading And Expo Technologies Limited

To develop an innovative power generation system for purge and pressurization products to facilitate the running of advanced sensing and communications technology.